Power System Dynamic Behaviour

The combination of the increased penetration of inverter-based power generation and the decommissioning of conventional generation will create challenges in the voltage and transient stability of the network, including potential oscillatory interactions. With the above in mind this project aims to:

>Determine transient stability for the offshore wind farms. Identify methodologies and modelling techniques to evaluate control instability and robustness for HVAC connected far offshore wind farms. This can include the effect of offshore wind farms to existing generator transient stability.
>Analyze interaction between controllers within the offshore wind farm as well as with the external network and/or other units. This is a power system level stability problem, and it is important to understand potential adverse interactions among several units and network elements. The student will research methodologies and modelling techniques for connecting offshore wind farms to multi-terminal HVDC systems.